Project Title: VPVision: Development of Remote Monitoring for Automatically Controlled Trains

VPVision: Development of Remote Monitoring for Automatically Controlled Trains CPC Systems and Vantage Power are working in collaboration, along with London Underground's Jubilee Line, to develop a cutting-edge system to remotely montior automatically controlled trains. The aim of the project is to improve the operational resilience of the railway, by utilising data produced by the on-board computers controlling the train to improve train maintenance in a variety of ways, and make fleets more relaible. Currently the data produced by on-board computers is manually transferred from the train to a computer if requested and requires a series of labour intensive tools to interrogate even the smallest sample of data. This means that diagnosis of faults is slow, and only happens once a fault has occurred and the train has returned to its depot. Also, trends in the data are not easily identified since only requested data is analysed, and so preventative indicators of faults often go undetected. By wirelessly transmitting all of the data from on-board computers and storing it in an easily accessible cloud database its value can be unlocked. Fault diagnosis can be made quicker, trends can be identified and preventative maintenance schedules can be implemented; a train could be removed from service before a failure manifests, minimising any impact to the operational railway. CPC Systems and Vantage Power will work together to develop Vantage Power's existing product, VPVision, a next-generation Internet of Things telemetry platform that has delivered new operational and maintenance capabilities on London Buses and other heavy duty vehicles through the use of artificial intelligence and machine learning. CPC Systems have developed processes to quickly and accurately decode train on-board computer data, triggering notifications about faults that are emailed to the train engineer although this cannot be done until the data has been manually collected. These 'health codes' will be integrated into the VPVision platform, along with newly developed prognostic notifications, which will analyse trends in the datastream to identify potential faults before they arise. Through a series of demonstrations in increasingly representative live rail environments, culminating in a test trial period of the system in use on an operational train, CPC Systems and Vantage Power will demonstrate the potential benefits of this system to the railway, including reduction in maintenance costs, improved fleet reliability and therefore a better customer experience. This project represents an exciting opportunity for two UK-based companies to provide innovation for the railway industry in partnership with TfL's Jubilee Line and expand their market reach, since this product could be used on up to 80 automatically controlled railways around the globe